Next Generation Multiplexed Protein Screening for Clinical Diagnostics

Inanovate has developed a proprietary technology for the detection and measurement of multiple proteins from complex samples in real-time (the Bio-ID). The Bio-ID is presently used for applications in protein biomarker discovery and validation (R&D applications), but is not presently adapted for clinical diagostic use due primarily to the format and function of the Bio-ID's disposable micro-array cartridge and associated platform interface. To address this limitation and open up the Bio-ID for use in the multi-billion dollar clinical diagnostic markets, the proposed project will develop, manufacture and demonstrate the feasibility of a disposable micro-array cartridge (and associated platform interface) that integrates sample input wells and assay, to deliver a fully self contained disposable unit compatible for use with clinical diagbostic tests in both laboatory and point-of-care settings.